findr

Findr is a new web application designed to connect you directly with photographers.

Simple, efficient searching based on availability, ability, location and price and clarified by a network of referrals and recommendations. Designed to empower photographers and enable your search for professional photographic talent for every occasion and need.

Find the right photographer in the right place at the right price.

Photography is art for everybody, we want to keep it beautiful by making it simple and accessible.